Bathyscaphic Robotic Floor Thickness Monitoring of Hazardous Liquid Storage Tanks - NautilUS

The NautilUS bathyscaphic robot will reduce the costs, danger and environmental and health and safety risks involved in inspections required by the American Petroleum Institute (API) industry standard for petrochemical storage tank periodic inspections and in particular for corrosion thinning of the tank floor. At the same time, the shortcomings of existing robotic solutions will be overcome due to unique characteristics of the robotic NautilUS platform. The output of the project will lead to a product that will increase the turnover and profitability of the 3 UK organisations; RS Components, Innvotek Ltd and Sonomatic Ltd.